Data-driven and Discourse-aware Scientific text generation

The current problem with natural language generation is that we allow the neural network to figure out discourse structure just from the training data which could contain biases, skewed representations and a lack of generality. This also makes it difficult to explain why a model picked certain connectors, words and syntax. By researching the underlying structure of these texts we can allow for more coherent and cohesive text generation to better understand how humans formulate text.

With GPT-4 releasing this year there has been a huge improvement in its capabilities especially in understanding questions, jokes and images, while also being able to pass tests with higher percentiles. However, it still has the limitations of reliability and hallucination where the content generated may sound plausible but is factually incorrect. In addition, with current methods and a brief review of different approaches we can see that there is always a lack of understanding of the discourse structure to a more fine-grained and grounded representation.

We will aim to build a discourse-aware text generation method for scientific papers to generate high quality long form text (i.e. related work section).In the paper "Scaling Laws for Neural Language models", the consensus for improving LLMs is to increase the size and computational power, but for more niche and domain specific areas with less resources this may not be a reliable method and so by developing a novel method we can move towards a more explainable and robust NLG model.

There has been ongoing research in utilising linguistic theory to support natural language processing and generation. Rhetorical structure theory and Penn Discourse are the most well known tree banks, which are great at modelling span prediction, nuclearity indication (predict nucleus or satellite) and relation classification for adjacent sentences and paragraphs. We will look into whether or not there is more to discourse when it comes to structure as it seems to indicate that the writer's intent can affect the phrasing used to formulate text or else we would see all scientific papers being written in the exact same way. We will investigate what common attributes and structure are generated between different NLG architectures and relate it back to the theory. This could include new theories about discourse or expand on current ones.

References
OpenAI (2023) GPT-4 Technical report https://arxiv.org/abs/2303.08774

Kaplan, Jared, et al. "Scaling laws for neural language models." arXiv preprint arXiv:2001.08361 (2020). https://doi.org/10.48550/arXiv.2001.08361

Cho, Woon Sang, et al. "Towards coherent and cohesive long-form text generation." arXiv preprint arXiv:1811.00511 (2018). https://arxiv.org/abs/1811.00511

Zhu, Tianyu, et al. "Summarizing long-form document with rich discourse information." Proceedings of the 30th ACM international conference on information & knowledge management. 2021. https://doi.org/10.1145/3459637.3482396

Gao, Min, et al. "A Novel Hierarchical Discourse Model for Scientific Article and It's Efficient Top-K Resampling-based Text Classification Approach." 2022 IEEE International Conference on Systems, Man, and Cybernetics (SMC). IEEE, 2022. https://doi.org/10.1109/SMC53654.2022.9945306

Yang, Erguang, et al. "Long Text Generation with Topic-aware Discrete Latent Variable Model." Proceedings of the 2022 Conference on Empirical Methods in Natural Language Processing. 2022. https://aclanthology.org/2022.emnlp-main.554/